Support for Observations at JBCA: 2018-2020

Astrophysics is a science driven by observations made with telescopes across the world. This application is to fund the travel to use these telescopes by astronomers in the Jodrell Bank Centre for Astrophysics at the University of Manchester. The telescopes will be used to study a wide range of astrophysics using wavelengths from the optical and infrared to radio.